University of Derby and XAD Communications Limited

To develop an accelerated video analytics solution that can process multipkle live H.264 video streams in parallel on a GPU cluster to produce analytics intelligence.